Nutrition Economics

Ivan is interested in researching the differences in nutrition across households in developed countries. Nutrient deficiencies have a heavy personal toll, causing a reduction in quality of life, longevity and productivity. This means that nutritional inequalities can compound other forms of inequality. Ivan hopes his research will help identify policy initiatives to improve nutritional outcomes.